Towards improved monitoring of cyanobacteria in inland waters: methodological advances and limitations of satellite remote sensing

Inland waterbodies are critical ecosystems that support biodiversity and provide vital ecosystem services to people. However, they are threatened by anthropogenic pressure and climate change, with increasing risks of harmful algal blooms that can alter aquatic environments and produce toxins harmful to people and animals. Remote sensing has emerged as a complementary method for monitoring cyanobacteria in freshwater ecosystems, but their detection remains challenging in optically complex waters, and especially in small waterbodies. Additionally, it remains unknown if current detection methods apply to tropical waters, and to what extent the available satellite sensors can monitor cyanobacteria diagnostically. This thesis develops new frameworks for cyanobacteria monitoring through optical water types and data fusion approaches, while critically assessing the limitations of current satellite sensors. The capability gaps are demonstrated through the investigation of the role of cyanobacteria in an elephant mass mortality event in Botswana, revealing the pressing challenges in monitoring small waterbodies. By advancing from methodological development to real-world application, this work provides crucial insights into both the potential and limitations of current remote sensing approaches for monitoring cyanobacteria in inland waters, highlighting key requirements for future monitoring capabilities.